Voucher for Gifty

Gifty is an app that uses machine learning technology to generate gift ideas for friends based on their content posted to social media. The app facilitates the purchase of the recommended gift using a web of local suppliers.